Early Intervention Recognition System (E.I.R.S.)

Undercover Zero Research and Development Centre will develop new and innovative technologies, to develop carbon free, industrial and commercial processes and systems, based upon water, green hydrogen and new chemical developments.

Undercover Zero will be developing an image recognition system to increase the efficiency of processing within an industrial laundry, with a focus on automatically treating individual linen as it's processed. This will reduce the energy and water usage with the ultimate aim to decarbonise all commercial and industrial laundries.